University of Northampton and Lightpoint Medical Limited

To embed user requirements into the development of novel imaging devices to enhance their translation into both a preclinical and clinical environment.